The Urban Collective: Democratising Rental 'Search and Finalise' Services Through AI

The Urban Collective is an early stage UK SME seeking to redefine the property rental search process, taking a currently tenant driven process and providing a transparent and efficient end-to-end solution that significantly reduces the time requirements of busy tenants.

The Urban Collective was founded following the founders' frustrating experience with rental searches, with a goal to democratise the rental service through an AI-driven search that combines cost-effective nature of online searches and effectiveness of human support.